University of Surrey And InSync Technology Limited

To embed bit-accurate software modelling of novel processing algorithms in video frame-rate conversion, to improve performance and create new product ranges.